Persuasion-Aware Systems for Dialogue-Based Negotiation

Research in the sub-field of dialogue-based negotiation systems can shed light on the effects of linguistic strategies on human behaviour, help develop better -- more sophisticated, realistic, practical, transparent, trustable, generalizable -- goal-oriented AI agents, detect and prevent malpractices in strategic scenarios, be used as a tool for cooperation and conflict resolution, or contribute to the alignment between AI actions and human values.

Some researchers have leveraged the power of neural end-to-end (E2E) dialogue systems to build agents that learn to negotiate from examples of human dialogues. This approach allows the development of agents that produce more human-like dialogues, do not require predefined negotiation models, and are applicable to multiple domains. However, the use of Artificial Neural Networks (ANNs) to directly learn decision policies from word embeddings lacks interpretability and has already shown control problems. The richness of interactions through natural language allows for a wider range of cues and strategies, making relevant the understanding of phenomena such as cheap-talk, framing, signalling, or more generally, persuasion. In negotiations, persuasive tactics attempt to influence the opponent to modify their beliefs, actions, and attitudes. Despite the generalised presence of persuasive language in politics, commercial activities, and the media, its controversial nature makes it subject of ethical debate, especially when applied to autonomous technologies. Therefore, it is crucial to bring transparency to and understand the ethical limitations of persuasive systems for negotiation.

This project has two aims. The first is to investigate how to integrate the identification and generation of persuasive language into E2E dialogue systems for negotiation to improve their performance and interpretability. The second is to leverage the interpretable negotiation models to evaluate the effectiveness of different strategies in negotiations with humans. To achieve this, I will build on the literature of E2E dialogue systems, designing models that explicitly classify persuasive strategies from human dialogues and integrating them into the system's architecture. The results of the model will be evaluated by the model's performance in recently proposed negotiation tasks such as DealOrNoDeal (Lewis et al., 2017), CraiglistBargain (He et al., 2018), or any other tasks in which negotiators can exploit a wide variety of persuasion strategies. I expect to find multidisciplinary evidence on the effectiveness of different persuasion strategies through the post-hoc statistical analysis of the models.

Lewis, Mike, et al. "Deal or No Deal? End-to-End Learning of Negotiation Dialogues." EMNLP. 2017.
He, He, et al. "Decoupling Strategy and Generation in Negotiation Dialogues." EMNLP. 2018.